EPSRC/ESRC/NERC/Defra Collaborative Centre of Excellence in Understanding and Managing Natural and Environmental Risks (the 'Risk Centre')

Defra shares its risk management responsibilities with its stakeholders, regulated communities, with its partner departments and with citizens. Policies need to be evidence-based and risk-informed so that prioritised, high quality and implementable decisions can be made that have the confidence of stakeholders. For policy makers, risk management must be practical and founded on cutting edge science.The EPSRC/ESRC/NERC/Defra Collaborative Centre of Excellence in Understanding and Managing Natural and Environmental Risks (the 'Risk Centre') will deliver practical research, tools and advice to Defra, whilst progressing a world-leading research agenda in risk science. Its role is to facilitate the provision of world-leading knowledge, understanding and managing of risk to provide an evidence base to inform policy development by Defra and other policy makers . To be cutting edge, the Risk Centre will: (1) lead the development of quantitative risk science; (2) generate new understanding about the societal response to risk and issues of governance; (3) create a fusion of academic and policy practice; (4) develop expertise within the research and Defra communities; and (5) be an authoritative source of risk expertise, especially on floods, radioactive waste, animal and plant disease, air quality and climate change. An overarching requirement is help Defra better explain its motives and actions to its stakeholders and so an important aspect of the Risk Centre's work will also be in communicating messages on environmental safety in accessible language.